Low-Cost, High Accuracy 3D Scanning

3D scanning quickly measures, digitises and surveys physical objects with benefits including
process cost reduction and the creation of high-value personalised services. Applications
include medicine, construction, real estate, forensics, insurance, design, architecture,
entertainment and cultural preservation. Advances in 3D printing mean that personalised
hardware can be manufactured quickly and cheaply on-site using low-cost machinery. This is
creating demand for scanning systems at the same performance and price level. The 3D
scanning market is estimated to grow from $2.06b in 2013 to $4.08b by 2018. Manufacturing,
aerospace and defence will have the largest market share, with automotive, transportation, and
retail also showing significant growth.
Cadscan's 3D scanners will transform sections of the market, reducing prices while increasing
volumes. This is likely to have the biggest impact in the medical, forensics, design,
architecture, and cultural preservation sectors. These scanners will create new markets as well
as changing existing ones. Because market segments will require product customisation to
meet diverse application requirements, Cadscan will only be able to realistically address a
subset of the total market opportunities over the next five years. In order to effectively exploit
its disruptive capabilities Cadscan needs market intelligence on these emerging markets; their
product & application requirements; a ranking in order of attractiveness & ease of entry; and a
clear understanding of the compelling ‘value proposition’ that the company brings. This
knowledge will help to guide product development and develop innovative marketing
programmes to exploit these rapidly emerging market opportunities.